Getting Britain back to work Post COVID - Expanding the Grand Challenges

Prosper 4 Group, an innovative UK social enterprise, is aiming to get thousands of unemployed marginalised people into work, and using digital technology to do this. We are all about inclusion and creating opportunity.

COVID has produced a massive group of marginalised people - those made unemployed through no fault of their own. These people join others experiencing disadvantage through characteristics such as age, family and caring duties, neuro-diversity, and long-term unemployment.

Our solution is perfect for helping them into employment, inclusively.

During this unprecedented situation, everyone is affected, with many Companies releasing staff. However, numerous Companies are still hiring, with thousands of current job opportunities; more companies will follow as the economy re-opens. And marginalised people make great workers: they need to be represented and promoted, and not forgotten.

Until now, the focus of Prosper 4 has been on employment for ex-offenders. We are now supporting all excluded people, including the Over 50s, Women returning to the workplace, ex-Military and young people.

By harnessing the power of a job, we are providing the opportunity for thousands of marginalised people to become socially mobile, and reduce their dependence on state support.

Prosper has been operating successfully for 6 years. We have created a new Careers Portal ([https://BridgeofHope.careers][0] ) where Employers and Jobseekers meet seamlessly. We are promoting '000s of fresh job opportunities daily, to large targeted groups often excluded from employment.

Access is free for ALL JOBSEEKERS to browse & apply to immediate vacancies across the UK, in those Essential Services roles including:

\*Food production, Farming preparation & home delivery

\*Retail -- operations and supply-chains?

\*Logistics of online shopping?

\*Health/Medical services & supplies

BridgeofHope.careers is a game-changing Careers Portal, supporting those in society who are, or feel, excluded. Prosper 4 is changing things - inclusion, diversity, and social mobility - for the better. We are utilising our innovative and secure IT expertise, including leveraging the latest advancements in A.I. technology. We work ethically, with honesty and integrity; we have the courage and resilience to push boundaries; and with creativity and innovation.

Our technology and segmented target markets therefore support and deliver the Government's 'Grand Challenges' initiatives.

Ultimately, our goal is that Prosper's activities will be measured as a critical contribution to resolving business and socio-economic issues -- including the U.K.'s employment sector, by balancing technological innovation with positive disruptive strategies.

[0]: https://bridgeofhope.careers/